Pre-commercial trials of the Nano Simbox

Interactive Scientific Ltd (iSci) is a multi-award winning company focussed on creating products and learning experiences that enable people to develop an intuitive understanding of the behaviour of the invisible and dynamic atomic and molecular Nano-world, which is too small for our eyes to see.

Drawing on a diverse team with expertise that spans rigorous molecular research, real-time computing, and integrated hardware-software design, iSci is developing a product called the Nano Simbox. The Nano Simbox is a next-generation educational platform that exploits a range of new human-computer-interaction (HCI) technology to allow students to interactively manipulate real-time molecular simulations. This quality product, currently at demonstrator stage, uses intuitive interaction, demonstrated learning potential, and engaging visualizations to make science accessible and fun for all learner types. It is an excellent tool for teaching subjects that are difficult to understand. In this project we will embark on pre-commercial trialling of the Nano Simbox.